Generative AI for New Physics with Beauty at LHCb

Generative AI models are becoming standard tools in industry for several use cases. In Particle Physics, a lot of time is spent in understanding legacy codebases and modifying existing software tools to suit specific requirements. As LHCb looks to its second upgrade, new data processing techniques must be developed to maximise future sensitivity to New Physics. In this project, the student will train and deploy expert systems in R&D for the second upgrade trigger software, to monitor the existing trigger, and to test for physics beyond the standard model with Beauty meson decays using the current data.